Rising Powers and Conflict Management in Central Asia

Since the end of the Cold War, most international responses to conflict have been governed by a broadly liberal set of norms, promoted by Western states, which linked conflict management to international intervention, democratisation and liberal state-building. Since the early 21st century, however, some of these norms -related to sovereignty in particular - have been sharply contested by Russia, China and other Rising Powers, in relation to successive internal conflicts in Sudan, Sri Lanka, Libya, Syria and others.

This process of norm contestation has also taken place in the region of Central Asia, where western notions of 'liberal peacebuilding' have often been rejected or substantially adapted by local elites, who have tended to favour the 'non-liberal' policies of the neighbouring states of China or Russia to maintain regime security. Such policies have tended to use authoritarian forms of conflict management to control outbreaks of violence, and have often been criticised by Western states. Rising Powers in the region have also differed markedly from many Western actors in their analysis of the causes of conflict in the region.

Some analysts have viewed this apparent competition between Russia, China and the West in Central Asia through the realist lens of a new 'Great Game'. This project takes a more critical and productive approach to these contestations of conflict-related norms, analysing the ways in which divergent discourses of conflict management are promoted, adapted and localised by Central Asians themselves. In this way, it will help to explain why Western approaches to conflict in the region, through the EU, bilateral relations or organisations such as the Organisation for Security and Cooperation in Europe, have often been rejected or undermined by local approaches to conflict management.

The project focuses in particular on three incidents of armed conflict- a rebellion against the government in Andijon, Uzbekistan, inter-ethnic violence in Osh, Kyrgyzstan, and armed rebellion in the Rasht valley of Tajikistan. In each case the international responses were complex and partly divergent along traditional lines of geopolitical competition. The project will conduct interviews in London, Beijing and Moscow with policy-makers, academics and NGOs, to assess the ways in which policymakers framed and understood these conflict situations. Fieldwork in Central Asia will assess local views in Osh and Rasht regions, both of the nature of the conflict, but also of the divergent international responses.

The project aims to explain the apparent failure of Western approaches to conflict management to gain traction in Central Asia, and will contrast those approaches with those promoted by Russia and China, both bilaterally, and through regional organisations. The project will be designed to have a significant impact, both in academic terms and in policy terms, by engaging closely with partners engaged in influencing or making policymaking in the UK, China and Russia. The project will aim to encourage improved understandings of such divergent approaches to conflict management with the aim of more effective responses to conflict in the region, in the context of more cooperative relationships between Rising Powers and the West.

Potential impact
1. Importance

This research project is designed to have a significant impact on policy discussions and outcomes, both in the UK and internationally. The project's engagement with the role of 'Rising Powers' in global governance and conflict management has implications for broader international policy concerns, beyond the case-study region of Central Asia.

2. Significance for UK foreign and development policies

The project is particularly relevant for UK and other EU government and non-government bodies engaged in conflict resolution and prevention. The UK government has taken a lead internationally on new approaches to conflict resolution, both directly and through funding UK-based NGOs. This project will encourage an informed discussion to emerge with Russian, Chinese and Central Asian actors about divergent approaches to conflict, attempting to improve mutual understanding of different approaches to preventing and responding to conflict in a region of potential strategic competition.

3. Impact built into research design

Impact will be integral to the design of the project and should be ensured by the participation as co-investigator of the NGO, Saferworld. An initial workshop in the UK at the beginning of the project, involving key individuals in UK government bodies and UK-based NGOs engaged with conflict issues, will be used to focus and refine the project's methods for achieving impact. Representatives from the UK Government, British-based NGOs, EU institutions, other national development agencies, foreign ministries and international NGOs, will be engaged through workshops and in the process of research in the Central Asian states.

4. Ongoing involvement of policy actors

To maintain engagement with policy-makers throughout the project, we will invite several representatives of the policy community to be members of an International Advisory Board (IAB) that would exist during the project's duration. The IAB will include at least one representative from Russia, China and Central Asia, in addition to UK government and non-government representation.

5. Impact on rising powers and Central Asia

Initial engagement with UK and EU actors will be accompanied by early engagement with partners in China and Russia, building on existing links and also developing new channels for dialogue. Two workshops are built into the design of the project in each of Beijing and Moscow during the course of the project, in partnership with the Chinese Academy of Social Sciences (Beijing), the School of Political Science of Tongji University (Shanghai) and the Russian Academy of Sciences (Moscow), and overseen by Saferworld, which already has significant involvement in both countries. We will engage with both government and non-government representatives in both countries at these events.
The project will focus particular attention on local stakeholders, including government and non-government actors and local communities in Uzbekistan, Kyrgyzstan and Tajikistan. We will ensure that the concept of the project and its outputs are disseminated locally to interested parties through workshops in the region. We will also engage with diplomatic representatives of the three countries in the UK. Attention will be paid to the potential political sensitivities of the project, but we will also seek robust engagement with policymakers and academics from all countries in these fields.

6. Outputs for impact

In addition to academic outputs, we will produce briefing documents and policy papers aimed at a non-academic audience, to summarise the policy implications of the project. These will be presented at final workshops in UK, Russia, China and Central Asia, and distributed on a dedicated website, which will be updated regularly. The Saferworld report on China and conflict management in Central Asia will be published in three languages, and launched at Beijing, London and Moscow workshops